Satellites to improve Agri-food systems - FS

Connected Farm is an Innovate UK co-funded study designed to increase precision farming productivity in farms

without 3G/4G coverage through the provision of high speed broadband connectivity to the farm house,

tractors, combine harvesters, and other farm production equipment. The study will evaluate and develop a

cost-effective solution based on two options; farm-wide long range Wi-Fi using Ka-band satellite backhaul and

Ka-band satellite broadband direct to tractors and farm equipment using novel small/lightweight antennas with

form factor optimised for installation on mobile farm production assets. The study will consider the pros and

cons of each option and one will be selected for trial.